Creating the first Europeans: Tracing the development of Sir Arthur Evans's vision of Minoan civilisation through documents and object

Sir Arthur Evans left an indelible mark on the archaeology of the Bronze Age, particularly at
Knossos on Crete. From 1900-1930, he excavated and restored the massive architectural complex
of the Palace of Knossos, publishing his findings in a series of five Palace of Minos volumes
between 1921 and 1935. In his publications, Evans used the evidence gathered to present his vision
of the Minoan civilisation as a proto-European, royal society. Modern accounts of Evans by his
half-sister Joan Evans (1974) and scholars such as Ann Brown (1983), Sylvia Horwitz (1981),
Nanno Marinatos (2015), and Ilse Schoep (2018) have acknowledged that Evans's archaeological
decisions and interpretations were informed and influenced not only by his careful observation of
the material culture but also by his own upper class, British worldview. For example, the discovery
of the Throne Room, among other finds, led Evans to envision the complex as a palace-sanctuary
with royal residents and a priest-king comparable to monarchs of the 20th century (Evans
1902/1903, 67). Previous research has focused on the overarching development of Evans's vision
through major finds, but little work has been done to fully analyse the detailed evolution of Evans's
theories in chronological order through the archive records and the Palace of Minos publications.
My research within the Collaborative Doctoral Partnership (CDP) between the University of
Bristol and the Ashmolean Museum will use the Evans Archive and Ashmolean collections to
study the theories, objects, and archaeological contexts applied in Evans's vision to understand
how his theories evolved from his initial excavation to his final publications and exhibitions. By
contextualising the progression of Evans's vision, we, as a scholarly community, can trace his
theories back to the original archaeological evidence and validate, dismiss, amend, or expand his
interpretations with modern studies. The outcome of this project will be unlike other studies
because it will use both the Archive and Evans's object collection to inform the investigation. To
do so, I will analyse the letters, notebooks, publications, newspapers, and exhibition records of the
Archive and the object collections to chronologically trace how Evans's theories changed with the
excavation of different sections, the discovery of new objects, and input from his site-supervisor
Duncan Mackenzie. I am particularly interested in comparing Evans's and Mackenzie's notebooks
(AE NB) and daybooks because Evans often used Mackenzie's Daybooks (DM DB) when writing
his yearly reports (1900-1906) and Palace of Minos publications (Momigliano 1999). I will also
address how Evans's excavation methods (i.e., recording strategies, artefact curation, restorations,
wager-system) prioritised certain types of evidence and how his selections shaped the narrative
surrounding Knossos both at the Ashmolean and at the site. My research questions include: How
did Evans's ideas change and build off each other between each excavation season and between
his initial excavations and final publications? How did his Ashmolean collection represent his
theories and how did he use them to convey his vision? How do Evans's theories and excavation
methods impact modern scholarship?